Applying quantum computing to real materials

This studentship aims to provide an exemplar of the application of noisy intermediate-scale
quantum computing to correlated electronic structure calculations of a prototypical
semiconducting polymer used in optoelectronic devices, trans-polyacetylene (PA).